Soundshaper

Soundshaper is the core technology concept that evolves BlackStar’s innovative & potentially patentable ‘Superwide Stereo’ proven concept found in their successful ID:Core electric guitar amplifiers, that were developed through previous grant funding and have now been fully commercialised with significant success. Through this PoM grant, we will investigate the market opportunity to develop Soundshaper in different ways via completely new markets and product types. The home audio market could be a completely new market for Blackstar and a diversification from Blackstar’s core guitar amp product range. Our proposal priority investigates a user-friendly, high-quality portable speaker that differentiates from current offerings but matches the abilities of expensive difficult to set-up home audio systems, and we will consider the additional potential to provide 3D stereoscopic sound in personal headphones. Soundshaper will feature ‘Superwide Stereo’ which uses clever audio techniques to disperse the sound and create a highly immersive feel. Creating a high-fidelity immersive sound is difficult to achieve but very valuable. Soundshaper could unlock a varied but substantial market, across home cinema, high-quality audio/music reproduction, and significantly, gaming technology - where Soundshaper can greatly contribute to the TOTAL immersive and real-time sound experiences that the gaming industry is pushing towards via AR and VR visual technology and the visual screen and content developers seek to support sophisticated visual technology SOA advances eg Ultra High Definition TV.